Development and validation of a flexible genotyping platform for wheat

Technical abstract
In collaboration the John Innes Centre, IDna Genetics, KBioscience and Bristol University will develop both a wheat SNP database and a flexible genotyping platform for wheat. The utility of both will be validated by applying the tools and technologies to several exemplar projects.

Relevance of the proposed work to industry and the aims of CIRC

The industry highlighted research challenges of the CIRC are to increase the efficiency of breeding for: nutrient use efficiency, resistance to pests and disease, yield potential, and seed structure/composition, The outcome of the work proposed here will impact on all of these areas. It is an issue of the highest priority, only possible now due to great strides in DNA sequencing technology, that UK breeders can gain access to diagnostic molecular markers for the genes controlling these traits. This work will provide those markers at an unprecedented scale and low cost and build a common low cost platform for academic and commercial use. This commonality will greatly aid the translation of UK scientific excellence into better UK wheat.

Background: Developing new strategies to manipulate yield and pest and disease resistance by marker-assisted selection (MAS) underpins the UK?s strategy to generate improved wheat varieties. Academic laboratories, genotyping service providers and breeding companies use MAS to track the inheritance of a host of loci controlling desirable traits such as disease resistance, drought tolerance and yield. For many species Single Nucleotide Polymorphisms (SNPs) have become the marker of choice due to their ease of use and scoring and their ability to be automated with relative ease. However, in allohexaploid wheat the task of identifying similar useful sequence polymorphisms is problematical due to the occurrence of homoeologs from the A, B and D genomes. In this project a validated set of over 5000 SNP markers will be developed for bread wheat.